Engaging crowds: citizen research and heritage data at scale

Public participation in heritage research has the potential to engage new audiences, to enlist the crowd in analysing and generating data at scale, and to invite new perspectives on our national collections. Key to releasing this potential is effective engagement of diverse audiences, and the development of workflows for the creation and re-use of data within collection discovery platforms, for training automated systems, and to give access to the citizens and researchers.

We will identify ways of extending and deepening engagement across communities, proposing a best-practice framework for future citizen research projects with heritage data, informing their design and modelling. Citizen research and automation are two complementary methods for capturing and describing our increasing quantities of analogue, digital and digitised data. We propose articulating the synergies between them by developing workflows for the re-use of data beyond projects' initial focuses to provide current and future scholarship with the potential to address new research questions.

Led by three IROs with significant experience of citizen research, Royal Botanic Gardens Edinburgh (RBGE), Royal Museums Greenwich (RMG) and The National Archives (TNA), and the world-leading citizen research expertise of the University of Oxford's Zooniverse with its distinctive free, open source infrastructure, community of 1.9 million volunteers worldwide, and technical expertise of having delivered over 190 crowdsourcing projects, this project is uniquely placed to research and prototype tools for deeper engagement with our collections through citizen research: to create a virtuous circle of increased and better informed public engagement that leads communities to create more collections data at scale.

The project will convene expertise from across sectors to expand our citizen research community and to ensure the effective re-use of crowd-sourced data. This will be achieved by addressing the following questions:

1. How can we best engage volunteers across the nation's communities with citizen research projects, to further a shared understanding of our collections? What existing methods and data are the most successful for measuring that engagement?

2. How does the ability to navigate one's own path through the data of a citizen research project affect engagement with the project?

3. How can we verify, assess, present, and value the contributions of citizen research?

4. How can we enable the re-use of crowd-sourced data within collection discovery platforms, for training automated systems, and to give access to citizens and researchers that supports and encourages further engagement, re-use and analysis?

5. Does easy access to data created by citizen research projects affect engagement with projects? What other tools are necessary to enable meaningful access to this data?

Potential impact
This project will investigate the current and potential practice of citizen research with our national collections, and its implications for collection-holding organisations and for the volunteers who participate in them. It is anticipated that the project will have impacts on the practice of record-keeping professionals in heritage organisations and on the way that academic researchers and researchers from other domains, particularly those specialising in the machine-learning and Artificial Intelligence, engage with heritage institutions when they wish to study heritage collections at scale. The project will also impact the way that citizens themselves understand, access, use and re-use heritage data.

The National Archives, Royal Botanic Gardens Edinburgh and Royal Museums Greenwich are well-placed to reach communities of citizen researchers, thanks to their heavily-used websites, blogs and extensive public programmes. As active members of the Independent Research Organisation Consortium, these IROs have strong contacts with other heritage institutions that collect and preserve large-scale heritage collections. Through their various academic programmes they also has strong links with the university and other research communities that employ computational approaches to heritage collections at scale. It also has strong engagement with different users of such collections, including public and family historians, government and policy-makers, and the general public.

The proposed project will enable heritage organisations to make best use of citizen research to create new and deeper understanding of our national heritage collections, by bringing together communities around each area of study, and create new insights into the selected collections. The project will engage the interest groups to find out their needs, thoughts and insights through our planned joint activities, such as workshops and focus groups, as described in our programme of work.

The project team will (i) create a prototype indexing tool that will enable navigation through a citizen research collection, (ii) explore different methods of increasing engagement with citizen research projects, (iii) create a platform for the data outputs of citizen research projects that will facilitate communication of data resources (iv) and provide recommendations and a metrics framework to help organisations incorporate their project's findings into their practice.

It aims to disseminate these findings and provide advice and guidelines to practitioners in different ways. The team will author accessible summaries for non-academic audiences, in the form of blogs, reports disseminated on the project's website and other programme members, and guest blog posts on other websites. The team is also targeting three academic conference series that encompass this academic range (Nordic Digital Humanities, Association for Cultural Heritage Computing, and DCDC) and will propose panels, contribute to conference workshops and present papers at these conferences. Team members will also publish in journals across this spectrum, such as at the Journal on Computing and Cultural Heritage (JOCCH) and Digital Humanities Quarterly. Research outcomes, such us the prototype, methods and platform, will be available from the project website, enabling others to extend and build on our research.

As part of the Towards a National Collection programme, by laying the foundation for deeper exploration and further tool-building to increase citizen engagement in our national heritage and organising joint activities (workshops, focus groups and informal discussions), this project will benefit collection-holding organisations across the GLAM community in the UK and around the world, researchers who use these large-scale historical collections, citizen researchers, the academic community, government and policy-makers.